US Grease Interceptor

Assistance with development of an automatic grease removal system for the USA market. Specifically, assistance to test the unit based on American Standards. The system will protect the sewer system infrastructure in towns and cities across the USA.